Energy Harvesting e-Textile Platform

This project seeks to validate the early stage energy harvesting technology being developed at KYMIRA Ltd. The intended outcomes are to take our ideas or concepts and over 12 months, develop these into initial working prototypes. To do this we will be experimenting with and refining a number of prominent energy harvesting methods and redeveloping them to suit our needs. Through experimentation we intend to identify the most efficient methods and optimal utilisation areas. The project is focused on developing the concept of a wearable energy harvesting solution with resulting outcomes being used for consumer applications such as sportswear and also medical, military and space exploration use cases. KYMIRA Ltd. currently trades in the performance sportswear market having co-developed a passive wearable technology that we utilise within our products to enhance performance and accelerate recovery. With customers on every continent around the world and multiple awards to our name we are well renowned for our technically innovative approach and desire to disrupt the technology markets of tomorrow.